Development of flow and settling correlations for the transport of nuclear slurries in partially-filled pipes

The transport of nuclear slurry through pipelines is an important, but currently poorly understood, physical process which is key to the safe and efficient clean out and decommissioning of pipelines within nuclear facilities. Partially-filled pipe flows, often gravity-driven, are present in a range of industrial applications and are often used to transport fluids with sediments or particulates, for example sewage and waste-water, as well as slurries in nuclear or mining operations. The partially-filled pipe geometry contains features of a full pipe and an open channel flow. However, in comparison to these flows, the scientific literature remains under-developed for partially-filled pipe flow with work often restricted to studies of water. When transporting fluids that contain solid particles, such as in slurry transport applications, there are two additional important considerations. Firstly, the fluids (now two-phase and non-Newtonian) do not follow the traditional flow correlations that were derived for water flows. And secondly, understanding the settling behaviour of the suspended particles (and its dependence of flow conditions) is critically important to avoid deposition and blockages, which are potentially disruptive and costly in applications that involve the transport of nuclear waste.

The CDT project aims to address the following important challenges for partially-filled pipe flow of slurries: (1) an improved physical understanding of the flow, (2) the development and validation of accurate and reliable flow correlations, and (3) predicting transport behaviour (i.e. the likelihood of solids settling). This will be done through a combination of detailed experimental measurements of the flow (to help with physical understanding) and full-scale testing (for the empirical development and testing of correlations and sedimentation). The working fluids will have characteristics that are considered representative of nuclear waste slurries. As such, the work will support operations within nuclear plants and associated partially-filled pipelines during passive transfer operations. In these applications it is expected that fluids with less favourable transport properties will become prevalent in the future, as maximising solids loading minimises the quantity of waste that needs to be stored.

Aim: To advance the physical understanding of the flow of complex fluids in partially-filled pipes in order to inform the safe and efficient clean-out of nuclear slurries through the development of transport correlations to characterise both the flow and the settling properties.

Objectives:
1. To fully characterise, using laser diagnostics, the flow of model complex fluids in turbulent flow in a partially-filled pipe (at UoL).
2. To investigate the behaviour of non-active test materials (slurries) in a full-scale test rig (at NNL Workington).
3. To use the information from objectives 1 and 2 to develop transport correlations (for both flow and sedimentation) that can be used to design safe and efficient pipeline operations in nuclear facilities.

Methodology and Approach:
To achieve objective 1, the experiments will be conducted using the UoL Very Large-Scale Pipe Flow (VLSPF) facility. Model polymeric solutions (e.g. Carbopol and xanthan gum) will be used which imitate the key rheological properties of slurries (yield stress and shear-thinning). Unlike real slurries they will be transparent to provide optical access for high-speed stereoscopic particle image velocimetry measurements providing time-resolved, three-component velocity measurements in the cross-sectional plane. Reynolds numbers (Re) will be fully turbulent (around Re=104) and fill-heights ranging from 30% to 80% will be investigated, covering the range of primary interest to the nuclear industry. The principles of these experiment have been established by the supervisors of the CDT project for Newtonian fluids and will now be applied to the non-Newtonian

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.